ColdSpark Driven Energy and Cost-efficient Methane Cracking for Hydrogen Production

The ColdSpark project will validate a novel non-thermal plasma technology to produce hydrogen at an industrial scale from methane, with a process energy efficiency of 79%, achieving a conversion rate of 85% with zero CO2 emissions. This will be achieved by designing an industrial relevant reactor that leverages the best features of the non-thermal plasma technologies, gliding arc and corona discharge, to ensure high efficiency and scalability. The innovation addresses for the first time the critical step of matching the reactor with a pulsed power supply. It enables a perfect fine-tuning of the cracking process parameters, to find the right electron density and energy distribution in the plasma reactor, to maximise energy efficiency. The up- and downstream gas management will be optimised to further contribute to the system’s compatibility to existing infrastructure. The project will develop and test a novel plasma reactor at lab scale and validate it in conjunction with the power supply at large-scale, pursuing the industry’s most power efficient generation of hydrogen alongside high-value carbon. The technology will assess its application for both, natural gas and biomethane producers. A low energy cost (< 15 kWh/kg H2 produced) without the need for catalysts and water, makes the proposed solution the most cost-competitive, environment friendly, and less complex to implement. The reactor design and modularity bring lower CAPEX and OPEX and make it easily scalable and flexible. The project gathers the expertise of a mix of academic, research, and industrial partners from five countries, which bring both outstanding research and topic competence, as well as knowledge and access to the solution for end-user industries.